Passive Tagging Systems for the Enhanced Detection and Identification of Buried Assets

The proposal seeks follow on funding to bring the research output of grant EP/C547373/1 nearer to commercial realisation. The work addresses two areas:-Develop economic manufacturing procedures for tag inclusion in standard pipe moulding processes.Design and optimisation of a signal processor for attachment to standard ground probing radars to detect and indentify the frequency signature of buried tags attached to assets.